New manufacturing system and strategy for Covid19 Era - Making Household PPE / Products Commercially in the Community

Post Covid 19 era household products, garments and barrier wear for the general public. Made in the community.